Feasibility of using colloidal quantum dots deposited within small volumes for efficient light conversion of micro-pixellated arrays

This feasibility study concerns the design, development and optimisation of novel colour-conversion structures using optimised colour-conversion material based on quantum-dot colloids. A demonstrator that comprises a substrate containing multiple etched structures containing different colour-conversion material will indicate the potential performance of these structures when combined with a microLED array device. The demonstrator will utilise a laser to provide the necessary incident light that would normally be provided directly by the microLED array.